Charibot: Low code, AI-powered chatbots for charities

**Charibot: a SaaS solution for charities to create customised AI chatbots for their website.**

There are many chatbot options on the market, but they are limited to connecting website visitors to a human or answering simple questions ("what are your hours").

Charibot is different. Charities can build their own custom chatbot that will interpret their website visitor's enquiries using AI natural language processing. Their chatbot can then automatically respond with pre-programmed responses, provided by the charity.

Between the natural language processing and visitor interface is an innovative layer of code designed to overcome current limitations of natural language AI, like:

* better error handling,
* allowing us to exceed topic limitations set by chatbot frameworks,
* inserting custom features like payment processing and form filling
* capture commonly misinterpreted text and rephrase for the AI
* identify "emergency keywords", which escalates the chat to a human ("suicide", for example)

**Fintek Software**

We are an established software development agency, founded in 2014 and based in Harlow, Essex. Since then we have helped NGOs in the social services with their tech needs, including Pat: the UK's first sexual health chatbot. Pat is custom project that has helped thousands of service users get help for 24/7 sexual health questions.

Our mission is to empower charities to connect with their communities better digitally.